A Tale of Two Lagoons: determining the drivers and trajectories of change for Venice (Italy) and Razelm-Sinoe (Danube Delta-Romania) lagoons through E

To develop a better understanding and implement better management strategies of complex lagoon ecosystems, this PhD brings together state of the art Earth Observation (EO) capability building on ESA's sentinel programme to validate cutting edge hydrodynamic modelling. Together these will allow lagoon systems to be modelled to assess impacts on both past, present and future management scenarios to be evaluated in 3D space and time.